Open Data - Temporary Site Power Usage

Open Data provides an opportunity to establish new forms of temporary power systems control. Working with an external expert, Digital & Future Technologies, aim to understand the cloud based opportunities for the monitoring of external temporary power equipment, both from an operational point of view, through to an adverse event warning system, and providing potentially an extra level of security through GPS tracking. The project looks to take an existing range of projects where the data is confined to a private Intranet and look to see how exporting the data through 3G or GSM services may be implemented.